The emergence of galaxies in the early Universe

This project will study the principal processes that drive star formation, black-hole growth and morphological transformations in the early Universe, using both hydro-dynamical numerical simulations and observational data from facilities such as HST and the SKA precursors.